Kick starting local economies

Local Treasures, the AI job matching platform for the over 50s, has adapted its innovative vetting and matching technology to automatically recruit a local, vetted and skilled workforce for the thousands of jobs required due to Coronavirus.

On one side of their platform, they will rapidly recruit, vet and onboard people who need work and who can offer skills to local businesses. Focusing on the over 50s, Local Treasures will offer job opportunities to a demographic which has been exponentially affected by the pandemic, both in terms of high rates of redundancies and reduced potential to find new work.

To begin with, Local Treasures will focus on helping to kick start the local economy of one town which has been adversely affected by a downturn in job availability because of Covid 19.

On the other side of their platform, they will adapt their technology to encourage corporate businesses to retain the experience and skills of older workers for longer through providing flexible, relevant job opportunities.

Through the insights gained from the initial stages of the project, Local Treasures wants to adapt and build on its technology further to develop one platform for all flexible work opportunities for the over 50s, whether they are from large corporates, local SMEs or private homes requiring home services. The end result will be a blend of flexible, frictionless, relevant work opportunities sent directly to older workers.